Bio2Amine-Fampridine: delivering sustainable small molecule API manufacturing

HydRegen is an early stage life-science start up committed to delivering next-generation manufacturing technologies that bridge between chemistry and biology, to fast-track cost and carbon competitive process that meet safety and sustainability requirements for UK manufacturing.

Drochaid is a well-established industry specialist in catalyst screening, testing and characterisation, delivering catalyst benchmarking across the chemicals sector (including with Pharmaceutical companies), and is an expert in catalytic hydrogenation processes that are central to this project

In this project, innovation and development of green, bio-manufacturing strategies for Active Pharmaceutical Ingredients (APIs) at HydRegen are tested and scaled by industry experts, Drochaid. The resulting process is benchmarked against state-of-the-art metal-catalysed processes, to provide data for sustainability and cost improvements and reporting.

Targeted at a specific API in this project, the workflows and developments will provide a 'blue print' for rapid deployment across many other APIs and intermediates by project end.